Green Doctor

Groundwork has developed a service called ‘Green Doctor’. Green Drs show people how to make their homes more environmentally friendly, reducing greenhouse gas emissions at point of use. This is achieved through a combination of behaviour change and retro-fitting practical measures to the house.Traditional programmes concentrate on technical assessment and major capital works. Green Drs offer a more holistic approach that includes how people use their homes to achieve the best possible savings. We also use our community development skills to reach households that wouldn’t usually sign up to energy schemes.Green Dr itself is innovative and saves many thousands of tons of carbon production each year that wouldn’t be saved otherwise. The innovative use and customisation of technology can make the delivery of the service even more efficient, allowing us to visit more homes and so create greater emissions reductions.